Development of a collagen type 0 hydrogel for tendinopathy tissue healing

Jellagen Limited is an ISO13485:2016 certified marine biotechnology company manufacturing a next generation collagen Type 0 derived from jellyfish (CT0). Purified Collagen Type-0 offers a biochemically ancient framework that is advantageous in terms of sustainability, technical utility and superior biological safety compared to traditional mammalian-sourced collagen. Therefore, CT0 is an exciting candidate for the development of new medical devices for human tissue regeneration. This collaborative project with German partners will expand upon proof-of-principle studies looking at the biocompatibility of CT0\. Specifically, the outputs of project will be an optimised CT0 formulation supporting tissue healing evaluation and initiation of efficacy and safety trials.